Software to improve SME's productivity & profitability.

Having never embarked on this type or scale of 'to market' activity before, professional help was sought through Innovate UK for the company to understand the market requirements within the SME sector for a new software product that assists SME's to improve profitability through the reduction of non value added activity.